Transforming wet perishable food waste streams for high value human consumption

The processing of food materials for the consumer market results a variety of surplus or waste streams, which currently have low value uses, for example for animal feed, or for anerobic digestion. The project will focus on the innovative recovery and transformation of wet perishable process streams, such as peel, stalk, grain, and fruit waste, into higher value functional and textural ingredients for incorporation into food products. Outcomes will demostrate exploitation rather than simple management of food waste, of strategic importance for security of food supply, also delivering direct commercial benefit. Technological solutions will be developed for stabilisation and manipulation of biproduct materials frok key selected feedstocks, supported by a consortium with synergistic skills, representing the full supply chain.Investigations will involve innovative coupling of process steps and novel combination of transformed materials from different sources.